University of Leeds and Golden Fry Foods Limited

To critically review existing manufacturing, filling and despatch processes; identify and recommend economically attractive alternatives; and develop improved, healthier, lower cost product formulations and diversifications.